Inductive Learning for Dynamical Systems

The goal is to express the state of a (stochastic) dynamical system in first-order logic and be able to propagate these formulas in accordance with the dynamics to obtain first-order logic expressions for every following state of the system. An example would be a first-order logic sentence on the health state of a hospitalised patient. One could learn the dynamics in first-order logic and predict deteriorations. But it could also be applicable to any other control optimisation.

Research category: logic and AI